Back to the Future - Virtual Reality workshops for schools

"Children can explore history with the latest futuristic innovations!
Education Group will research and develop innovative Virtual Reality workshops for schools, taking children into virtual worlds to explore history and world geography. "